Transforming the way older people engage with work through Totally Tailored Technology (3T).

Local Treasures exists to enable older workers to maintain work in later life. It is an automated marching platform which connects customers looking for help with home chores, with a local, skilled workforce of over 50s.

As part of our quest to enable people to maintain work in later life, we want to build "Totally Tailored Technology" (3T). 3T will be a stand-alone piece of software which will be integrated into the existing Local Treasures platform to encourage older workers to keep working for longer.

3T will allow older workers to access work opportunities in a way that is individually designed by them, that they feel completely comfortable with.

3T is based on the insight that, everyone uses technology in very different ways.

As people get older they quickly give up on technology that does not work for them.

Within the target audience of the supply side of Local Treasures - our workers who are all over 50 - the digital capabilities vary widely.

Our challenge is that, if everyone in our target group has a very personal approach to different digital channels, how can we use technology to find thousands of older people work, in ways that suit them all?

3T is a revolutionary way in which older people can tailor the way they manage their skills, their jobs, their timesheets, their payments and their rewards. 3T will be designed by each individual to use the technology which they feel most comfortable with to perform certain tasks. They can choose to use email, SMS, an App, telephone, Zoom, social media, web pages or a chat function for all of the different stages in Local Treasures. By allowing each worker to design how they access job opportunities, will mean that technology really is an enabler, rather than a barrier, to keep people working for longer.

3T will be created using a digital interface which allows workers to fully customise how they engage with Local Treasures to find work. The preferences chosen using the 3T interface will be integrated and saved into the existing Local Treasures matching panel. 3T will encourage thousands more older workers to find work easily through Local Treasures.